Multi-Zone Blazar Modelling

Blazars are a relativistic gas outflow associated with Active Galactic Nuclei
and with the characteristic of being extremely high in luminosity. They are
known to be related to galaxy evolution and to cosmic rays and neutrinos.
Because of this, and their extreme physics, they are in a position of
importance among high-energy astrophysical sources. Due to the Fermi X-ray
and Fermi gamma-ray satellites, the amount of data available for this kind
of objects has increased significantly, and with that, the variety of
research that can be done.

Until now, modelling of blazars has been done mostly using simplified
"one-zone" models, assuming a single dominant emission site, which already
can explain some of the processes that occur in blazars. But because of the
increase in computational power and numerical techniques, we are now able
to move beyond those models to more complex models, multi-zone models in
particular, capable of describing recent high-quality data.

Early versions of such new models are already demonstrating an improved fit
to the observational data. But they separate leptonic and hadronic models
for the dominant emitting particle species, and the study of the continuum
and the variability. Our objective is to merge numerically the
different approaches.

Research will start with literature study and numerically reproducing of
past results through a radiation code developed in-house. After that we will
test the effect of geometry and that of extending emission to multiple
analytically modeled discrete zones and interacting emitting shells.

We will continue by simulating outflows in one and two dimensions, moving
from analytically to numerically computed dynamics, and by gradually
increasing the complexity by including more kinds of particles and processes.